Open access secure smart bike stand network

Introduction of a disruptive and innovative commercial and technical solution to secure bike parking in the urban environment. This solution will facilitate competition and provide security, urban safety and recharging facilities to all bikes and all riders, hired or privately owned. The solution reuses existing street furniture for greater efficiency, and brings the parking of bikes to locations convenient for the user.